Zero Point Motion Inertial Measurement Units (ZPM IMU)

Zero Point Motion’s high performance inertial sensors are chipscale, low-noise and affordable. Our Inertial Measurement Units (IMUs) look the same as standard chips used in drones, cars and robots, but brings a 100x performance improvement that has so far been inaccessible for mass volume markets. We use a cutting-edge technology called cavity optomechanics that exploits the sensitive relationship between laser light and motion, which results in lower noise than existing methods. Our IMUs will be the world's 1st commercial optomechanical inertial sensors with 100x lower noise than existing solutions in the market. With our IMUs, drones will be able to fly autonomously underground to survey tunnels, AR/VR motion capture will be even more immersive, and navigating inside buildings will become possible. Moreover, our sensors enable sub-millimeter positioning accuracy and allow for over 5x longer duration of navigation without GPS due to the reduced noise that results in slower buildup of errors over time.